A JupyterHub on IRIS Knowledgebase

This grant award is for the creation of an IRIS Digital Asset. We propose to create a JupyterHub on IRIS Knowledgebase as a central location containing standardised and tested documentation for the deployment and administration of JupyterHub and related services on IRIS infrastructure.